Cell plasticity in development and disease.

Although 90% of cancer deaths are caused by metastasis, the underlying pathogenic mechanisms are poorly understood. Cell plasticity is the ability of cells to reversibly change their phenotype and plays a critical role at multiple steps in the complex process of tumour dissemination, which relies on cells undergoing an epithelial-to-mesenchymal transition (EMT), migrating away from the primary tumour and later undergoing a reverse mesenchymal-to-epithelial transition (MET). While several transcription factors that regulate EMTs have been isolated, how these actually impinge on the cellular responses underlying cell plasticity remains poorly understood. Even less is known about MET: we have so far failed to identify the signals required for its induction, nor do we understand how it occurs at the cell and molecular level.